New Sustainable Solution To Save Healthy Fruit From Spotted Wing Drosophila: STOP-SPOT

Control of spotted wing drosophila (SWD), which attacks high-value soft fruit, a £2.7bn market in Europe and North America, relies on chemical insecticides.

This project will develop and validate Zyzzle's innovative farm-focused sterile insect technique (SIT) SWD solution by conducting trials in controlled and commercial settings. SIT can improve crop yield compared to chemicals, increasing agricultural productivity. It is species-specific and non-toxic, protecting biodiversity and facilitating adoption of organic farming; hence it improves sustainability and reduces emissions.

This project is a collaboration between Zyzzle, NIAB, a world-leading authority on SWD, and Berry Gardens Growers, the UK's leading berry organisation.